Accessing the rapidly rotation regime of convection and magnetic field generation

Convection-driven flows influenced by rotation are ubiquitous in planetary interiors, including the liquid cores of terrestrial bodies, the outer regions of gas giants and the convective regions of cool stars. These flows generate global-scale magnetic fields that can be observed remotely and hence provide unique insight into otherwise inaccessible regions of planets and stars. However, from a fluid dynamical perspective, modelling the rotating fluid dynamics in the deep fluid interiors of these bodies represents an outstanding challenge because of the rapid rotation rates (equivalent to Ekman numbers E < 10-10) and turbulent flow (Reynolds number Re > 108). Such extreme conditions cannot be modelled by direct 3D computer simulation and so complementary approaches are required. This project will combine theoretical and computational work to improve: 1) quasi-geostrophic (QG) models of core dynamics that exploit the rapidly rotating limit to reduce the (magneto)hydrodynamic equations to 2D; 2) an asymptotically reduced model of convection and magnetic field generation that is valid in the limit of rapid rotation. Systematic analysis and comparisons of these new models with existing 3D simulations and convection experiments conducted at UCLA will allow the turbulent dynamics and the role of magnetic fields to be analysed in hitherto inaccessible dynamical regimes with direct application to planetary interiors.

Potential impact
The CDT will address the continued need of the UK for highly trained graduates in Fluid Dynamics and deliver impact through the novel research conducted by CDT students. The impact and benefits will reach multiple stakeholders.

Impacts on Skills and People:

Key beneficiaries of the CDT will be the alumni of our current and future programme and the organisations who employ them. Through the technical and professional development training, and the CDT environment, our graduates will have expertise in fundamental theory, analytical and numerical approaches, experimental techniques and application, and in-depth technical knowledge in their PhD area. Moreover they will have leadership, communication, responsible innovation and team working skills, combined with experience of working with academic and industry partners in a diverse and cross-disciplinary environment. This breadth and depth sets our CDT graduates apart from their peers, and positions them to become future leaders in industry, society and academia across a range of sectors. They will obtain the underpinning skills, and long term support through our Alumni Association, to drive future innovation across multiple sectors and act as life-long ambassadors for Fluid Dynamics.

The impact on people and skills will also include staff in our partner organisations in industry and non-profit sectors. Through participation in CDT activities, benefits will include new professional contacts and collaborations and knowledge of cutting edge methods and techniques. Through the CDT and the wider activities of Leeds Institute for Fluid Dynamics (LIFD) we will enhance the skills base in Fluid Dynamics and be the "go to" place to support high level training in end-user organisations.

Impact on Industry and the Economy:

In addition to the availability of trained graduates with excellent technical, professional and personal skills, impacts will arise from the direct innovation in research projects within the CDT. Research outcomes will influence processes, technologies, tools, guidelines and methodologies for our industry partners and other related organisations, leading to economic benefits such as new products, services and spin out companies. For example our current CDT has already led to 2 new patents (BAE Systems), student delivery of consultancy (Akzo Nobel), a flood demonstrator unit (JBA Trust) and a new method for hydraulic analysis (Hydrotec). Partners will also gain an enhanced reputation through being involved in successful and novel project outcomes. Skilled graduates and technology enhancement are key to economic growth, and our CDT will contribute to challenge areas such as energy, transport, the environment, the health sector, as well as those with chronic skills shortage such as the nuclear industry. Many of our partners are non-profit organisations, particularly in the environment and health sectors (e.g. NHS, PHE, Met Office). Impacts here derive through skilled graduates with the training and awareness to apply their expertise in organisations that deal with complex problems of societal importance, and novel research at the interface of disciplines. The cross-disciplinary nature of the CDT particularly supports this.

Impact on Society:

Beyond those who partner directly, many of the research projects have potential to lead to innovations with direct societal benefits (e.g. new techniques for detecting or controlling disease, new innovations in controlling flood risk or pollution, new insights into forecasting extreme weather). Beneficiaries here include professional bodies and government agencies who set policy, define guidance or influence the direction of innovation and research in the UK. The benefits to society will also stem from enhanced public awareness of Fluid Dynamics, both benefiting general public knowledge of science and inspiring the next generation (from all sectors of society) to undertake STEM careers.